Wholesome - Out and About

Wholesome - Out and About is a meaningful video game about nature and sustainability and is the first game to inspire real life activities. Forage, garden, cook and craft in the game - and then use the skills you gained in real life. Wholesome's mission is to connect players to nature, inspire them to go outdoors and to become more sustainable. Players can make real life memories by recreating activities from the game - improving their mental health and wellbeing.